Silicon Photonics for Future Systems

Silicon Photonics is poised to transform photonics in applications ranging from intra and inter-chip interconnect to lab on a chip; from consumer products to Fibre to the Home transceivers; from high performance computing interconnect to environmental sensing. In other words silicon will bring photonics to mass markets. Despite significant progress recently, in order to successfully transform photonics in this way, several key research challenges still need to be overcome. In this programme we will tackle all of these research challenges, and in so doing we will do nothing less than facilitate a revolution in low cost photonics, placing the UK at its centre.

To succeed in mass markets silicon photonics requires (i) a low cost method of comprehensively testing at the wafer scale; (ii) a passive alignment coupling technique from fibre to optical chip; (iii) a means of scaling the functionality of the photonic circuit; (iv) very low power, high data rate modulators; and (v) low cost integrated lasers on chip. To date there are no satisfactory solutions for any of these issues, but this programme will find solutions for them all.

We have a technical advantage in all aspects of the work due either to previous projects in which we have produced the best silicon modulators in the world today, as well as the first erasable silicon Bragg gratings; or due to preparatory work that we have carried out in advance of this project in which we have carried out modelling and even some preparatory experimentation on dual layer photonics, passive alignment of fibres to silicon photonics circuits. In the case of low cost integrated lasers, we have previous experience within a European project, and we are also working with an international collaborator from KAIST, Korea, with whom we jointly have a technical lead in the area.

To maximise the impact of our work, we will produce proof-of-concept demonstrators towards the end of the programme, that showcase the research achievements to all stakeholders within the UK, an approach that has attracted key industrial partners to the programme as they recognise both the transformative work that will be done, and the opportunity to contribute to the work and influence its direction and impact. The importance of our proposed programme has already been recognised internationally as we have been asked in a letter of support from Professor Kimerling at MIT, to report annually to the USA industry forum, co-ordinated by MIT, giving tremendous exposure for UK supported work.

In letters of support the proposed work has been endorsed as essential by leaders in the field from around the world at MIT, Intel, Tokyo University, and Paris-Sud University, as well as photonics leaders from within the UK engaged in other programme grants (Seeds (UCL), Penty (Cambridge), Zayats (Kings), Dawson (Strathclyde), Payne and Zheludev (both Southampton), and UK industry (Oclaro, Sharp, Wentworth).

Within the programme, we have 4 UK industrial partners (Oclaro, Wentworth Laboratories, Sharp Laboraties of Europe, and Intel), 4 international academic partners (KAIST, MIT, University of Tokyo, and Paris Sud), as well as numerous offers of support and collaboration from academic institutions within the UK. Our collaborators have pledged ~£500,000 of in-kind support to the programme.

Potential impact
Silicon Photonics is one of the most buoyant technologies in the world today, and is set to revolutionise short reach interconnects for applications in computing and communications, as well as impacting sensors, domestic appliances, and healthcare in the longer term. In order that silicon photonics realises its potential, several effective technologies proposed in this programme are required which marry the established technologies of micro-electronics and III-V photonics, with Si photonics.

The results of our research will have economic impact in the longer term, in a large number of fields by facilitating the mass production of silicon photonics. That will be of benefit to a number of UK based manufacturers, particularly our project partners who will be well positioned to develop the work further (Oclaro, Sharp Laboratories, and Wentworth Laboratories). Similarly researchers within the field will enjoy increased opportunities for device and system level complexity and functionality, as well as increased numbers of application areas facilitated by potential low cost photonic devices, circuits, and systems. The impact on society will be through a variety of applications in mass production environments. These include, but are not limited to applications that provide high data transmission, higher resolution TV, faster computing and low power consumption and which will therefore impact day to day life.

The results will be monitored for any opportunities to file worthwhile patents. Resulting intellectual property rights will be shared between project participants based on the contributions made by the individual partners, and this arrangement will be embodied in a collaboration agreement which will be made between the partners. Exploitation of arising IP is likely to be via licensing and any resulting revenues will be distributed among the partners according to their shared rights. Southampton has substantial research support resources and considerable experience in the commercial exploitation of research as it has been the driving force behind a cluster of new companies that develop and manufacture products based on photonics technology.

We also expect the work to provide impact via our advocacy activities in which we aim to use public events and personal contacts to influence policy makers on the importance of science & engineering, to stimulate interest within schools, and to engage with the wider community. For greater engagement we will organise two open days in the mid/latter stages of the programme, engage with the South-East Photonics NETwork (SEPNET), EU Si Photonics cluster and the Royal Society Summer exhibition. Because of the importance of the programme and significance of the proposed work MIT have requested that we participate in their annual roadmapping activity and industry forum, which would be an ideal opportunity to engage with leading industry in the US to maximise the impact of our research.

The programme will provide a valuable resource for the UK, a new generation of researchers and leaders in the silicon photonics field. It is known that there is a dearth of well-trained materials scientists entering the UK job market, a great concern for industry and the future economy. Our programme will provide further training and stimulation to retain staff in science or engineering. In the proposed programme, the PDRAs will engage directly with the entire consortium, including collaborators, the steering committee and any new partners brought into the programme, thus increasing their expertise on fabrication, design and characterisation of photonic devices. We are fully committed to develop young researchers and will give the PDRAs project management responsibility for their respective project elements.